MRC Centre of Research Excellence in Clinical Trial Innovation in partnership with NIHR

The opportunities to improve health and the complexity of healthcare interventions have expanded beyond recognition over recent decades. For example, rapid scientific advances are increasing the number of potential new interventions and treatment pathways, leading to more questions about which new treatments are most effective, at what dose, duration, combination and sequence.
It takes too long to translate new discoveries into routine practice to improve health. This is true at every phase of research. Existing clinical trial designs generate high-quality scientific evidence, but are too slow, too expensive and insufficiently agile for the proliferation of pressing complex questions. We need more efficient clinical trial designs to answer complex research questions and deliver effective treatments to patients more quickly.
STRIDES will provide an international Centre of Research Excellence for methodological innovation in trial design, creating and empowering partnerships to implement these designs. Our innovative ‘STRIDE' trial designs will address complex questions and adapt as new evidence emerges. Our work will establish the integrity, efficiency and acceptability of these novel designs. Then, through exemplar trials and comprehensive training, STRIDES will partner with the international research community, empowering clinicians, patients, clinical trials units and industry to adopt these designs. This will transform the trials landscape, speeding progress in multiple disease areas.
Partnerships with industry, and key MRC investments in the Dementia Research Institute and Health Data Research UK, will be integrated into the STRIDES collaborative structure and will enhance impact by stimulating use of our design innovations.
STRIDES’ training and capacity-building initiatives will address the shortage of statisticians, clinicians and operational staff with the skills to design and run next-generation trials and transform our approach to evaluating new interventions.
Our initial priorities are:

Improving the design of ‘basket platform’ trials to explicitly allow benefits of treatments to depend on disease subtype; ‘personalisation’ rather than enforcing one-size-fits-all approaches to intervention effects.
Helping healthcare professionals and patients make informed decisions when choosing between multiple approved treatments.
Identifying when less-intensive and kinder treatments can be used.
Realising the full benefits of ‘platform trials’ to test multiple treatments at once, across the widest possible range of applications.
Unleashing the full potential of digital and biomarker outcomes.

We will go on to explore other priorities; for example, how best to treat patients who have many different diseases at once.
STRIDES represents an unprecedented opportunity to create an international multidisciplinary collaboration and deliver the necessary step-change in trial designs to maximise the opportunities provided by scientific advances. It will help us answer pressing questions better and faster, from the earliest ‘proof-of-principle’ studies through to late-phase studies that target real improvements in patients’ health.
Our aim is unequivocally to establish the UK as the world’s leading data-driven research and innovation hub for clinical trial design and delivery that will transform studies of disease prevention and treatment globally. We envision creating an ecosystem where adaptive, innovative trial designs are not the exception but the norm. Most importantly it will accelerate improvement in outcomes for patients in a wide range of different diseases.